Development and testing of a decision aid for UK primary care to individualise treatment in type 2 diabetes

Selecting type 2 diabetes (T2D) medication is a major clinical dilemma
T2D is a major health issue affecting over 4 million people in the UK. Treatment is needed to prevent serious complications (e.g. problems with kidneys, eyes, and nerves) and reduce the risk of heart attacks and strokes. Treating diabetes and its complications costs the NHS £10.7 billion every year. Over 3 million people in the UK with T2D are currently treated with tablets to lower their blood sugar (glucose). There are now many different medications available, but not everyone responds to these drugs similarly. Determining which drug is best for which person is challenging.
Our solution: an accurate model to predict the best drug for people with T2D based on their known clinical characteristics
As part of the UK Medical Research Council funded project MASTERMIND, we have developed a completely new way of identifying the most effective glucose-lowering drug for a person with T2D. Our “T2D treatment selection model” predicts a person’s glucose-lowering response to 5 different diabetes drugs to help determine which treatment they should receive (Dennis et al, The Lancet, February 2025). The model has been described by Diabetes UK as the “most significant advance in T2D care in more than a decade."
We have demonstrated the model works well by analysing health records from over a million people, and analysing international clinical trials. We have shown that people who take the predicted “best” treatment have markedly better response than people who don’t, and that they approximately double the time until they need to take additional diabetes medication, and have a lower risk of diabetes complications.
Importantly, the model uses only simple characteristics, such as age, sex and body mass index, that are measured routinely in clinical care. This means the model can be implemented in the NHS at low-cost.
Project aims and objectives
Our aim is to develop and test the T2D treatment selection model as clinical support tool software, for use in UK primary care.
Objectives are to:
1) Refine the model; including adding the newest drugs, and checking accuracy in all UK ethnicity groups
2) Turn the model into a clinical decision aid software that provides user-friendly output to support treatment decisions
3) Work with GPs, practice nurses, and patients to test the software tool in GP practices in Devon and Leicester
This research will be a vital step in translating the model into clinical care. At the end of the project the decision aid we develop will be ready for testing in a definitive clinical trial.
Application and benefit
The decision aid will provide completely new information to health professionals on the best glucose-lowering drug for an individual patient. This could have major real-world impact for the clinical care of the 490,000 people with T2D in the UK adding new glucose-lowering therapy annually. The improvement in glucose control, and lower risk of complications, will lead to significantly reduced costs for the NHS.
Our project is aligned with the artificial intelligence component of the UKRI Artificial intelligence, engineering biology and quantum technologies: highlight notice. This is because it focuses on learning from data, and developing a new tool to support selection of optimal treatment in T2D. This task is currently performed by GPs and practice nurses in UK primary care without decision support software.